University of Warwick and Data Image Group Limited 24_25 R5

To embed a new management and leadership framework, enabling the realisation of the company's growth strategy through productivity improvements, new sales and innovative product launches.